LINK-UP - Remote PSHE Learning

LINK-UP (working title) is a platform to "bring people together, to learn together", at a distance, in a shared experience format, to encourage young people to think for themselves.

LINK-UP is a unique engagement tool that combines interactive virtual reality drama with Personal Social & Health Education (PSHE) in schools.

'Theatre in Education' (TIE) specialists Round Midnight intend to research and develop a remote delivery platform and make it available to any school in the UK. Theatre in Education has been used as a creative methodology to engage young people in learning since the 1960's. Through live performance and interactive facilitation, young people are able to explore difficult topics that give them a greater understanding of the world around them, helping them to make well informed decisions and become well-rounded human beings.

By developing a new digital format whereby young people watch a film/animation and interact with a live avatar, they are able to explore a topic interactively, whether this be in their classrooms or from the comfort of their own homes.

**We will explore:**

* The impact of the COVID-19 pandemic on young people's health and wellbeing
* anti-social behaviour, domestic violence, bereavement
* animation, live film, live facilitators, avatars, prerecorded content
* varying story outcomes, voting systems, interactive Q&A
* VR headsets, interactive whiteboards, individual users via tablet/laptop, multiple schools participating at once.

Additional funding would enable Round Midnight to -

? Explore the feasibility of expanding LINK UP into a separate business with new employees.
? Create dedicated LINK UP website portal
? Development beta version of LINK_UP program
? Employ a Business Development Coordinator
? Market the key benefits to ALL UK secondary schools
? Research private school sector
? Research potential for the international market
? Connecting multiple schools nationally and internationally
? Develop multiple new formats available for development ie. online ‘role play or forum theatre’’ theatre in education session
Working with Business Advisor from Enterprise Europe Network to development a LINK_UP business plan.